Health-related Outcomes, alternative Provision, and Exclusion among pupils with neurodivergent Special Educational Needs (HOPE-SEN)

Special educational needs (SEN) refer to learning difficulties or disabilities which can make it harder for a child or young person to learn compared with other pupils of the same age. Types of SEN can vary widely, including difficulties with communication and interaction, cognitive and learning difficulty, and other social, emotional, and mental health problems. Some of these SEN can be considered in terms of neurodiversity or neurodivergence which describe a person whose brain functions, ways of processing information, and/or behaviours are considered atypical.

Pupils with neurodivergent SEN may receive support from school and/or local authorities yet health and educational outcomes are often worse for these pupils nevertheless. For example, pupils with neurodivergent SEN are more likely to have medically-related absences from school, engage in self-harm, and die by suicide. As well, pupils with neurodivergent SEN are more often subject to formal school exclusion and attend alternative provision. These adverse experiences and outcomes in childhood and adolescence can lead to lifelong disparities in employment, socioeconomic status, and well-being.

Identifying and understanding which risk factors are associated with adverse outcomes can be an important step in designing targeted interventions to support pupils with neurodivergent SEN to succeed in school and in life. For instance, school-based SEN support for neurodivergence can be a crucial factor but not enough is known about how differential SEN support might be causally related to specific outcomes for distinct types of neurodivergent SEN. SEN provision is meant to account for individual needs but can be very heterogeneous in practice. As well, evidence about disparities in who receives support from local authorities through Education, Health, and Care Plans (EHCPs) and how EHCPs may be linked to long-term outcomes can help guide policymaking to improve EHCP provision.

This fellowship proposal aims to apply descriptive epidemiology, data science, and causal inference in three work packages to explore these questions using observational data from The Education and Child Insights from Linked Data (ECHILD) database. Descriptive epidemiological approaches will be used in two work packages to explore relationships between educational and health risk factors and outcomes among secondary school pupils with neurodivergent SEN, including building on existing work examining empirical phenotypes of neurodivergent SEN. These work packages will make use of advanced statistical models which will account for hierarchical, longitudinal, and time-varying data. A third work package will investigate the feasibility of applying causal inference approaches in ECHILD with a proposed target trial emulation. Cutting across these work packages are commitments to advanced data science, meaningful public engagement, and open science and innovative dissemination.